The University of Edinburgh and Carbon Capture Scotland Limited KTP 24_25 R1

To define how to re-purpose an existing nearshore oil and gas reservoir into permanent CO2 storage capacity, to enable the greenhouse gas removal required to meet Scotland's Net Zero goal and to transfer expert geological knowledge of CO2 storage site development into Carbon Capture Scotland Limited.